Who's Walking Who? Companion Species and the Unfolding Landscape in Walking Based Art Practice

My research seeks to find new, expanded insights in to walking based artistic practice, by examining walking with dogs as an aesthetic experience, which leads to new collaborative creative acts, explored through the praxis of walking as art, examining human/animal proximity, phenomenology and ethics. In their study (just) a Walk With The Dog, Fletcher and Platt (2018), posit the humble dog walk as '...a significant arena where relations of power between animal and human are consciously mediated', calling for further research. Identifying a significant gap in art research and art history, my research seeks to interrogate the 'walkies' as an artistic practice. Expanding on my MA thesis Deep Canine Topography, which explored entangled human canine
Psychogeography, I will investigate how the act of walking, in collaboration with the canine, generates new ways of being 'attuned' to the environment, through the entangled sensory apparatus of two bodies in motion. This practice will explore spacial, temporal and physical relationships to place and space, which considers the animal not as traditionally seen as object, symbol or material, but as collaborator and co-author. Walking is a key component of my artistic practice often resulting in the presentation of immersive installations exploring movement and phenomenology. My recent research includes sonic walks, utilizing deep listening, group navigations of urban landscape as a collective performance and the design and delivery of a 10-week course exploring sensory engagement with landscape as a therapeutic process for making, being and becoming, (delivered as part of Attenborough Arts De-Stress Fest (2018)). Nottingham Trent University's, 'Spacial Practices' and 'Still Unresolved' research groups offer key opportunities for interrogating this practice further. I intend to work closely with the Companion Animals Research Group within NTU's School of Animal, Rural and Environmental Sciences to better understand concepts of human canine kinship and behaviour. My research sits at the intersection of Fine Art Practice, Psychogeography, Philosophy and Ecosophy and is located within wider concerns of the anthoprecene, human domination over nature, as a key debate in contemporary art and post human, feminist and queer discourse. The aim of my research is to interrogate the aesthetic possibilities of human animal kinship, develop speculative strategies and ethical frameworks for re-examining our relationship with our animal other as a way of better understanding our animal selves, through the sensory entanglement of the walk. At a critical time of ecological debate, my research draws on three key concepts; Donna Harraway's posthuman interspecies concept of kinship, as discussed in Companion Species (2007), Deleuze and Guattari's concept or process of becoming animal as posited in 1000 Plateaus (1988), and Erin Manning's concept of Relationscapes, (2009) which proposes a philosophy of movement as an aesthetic act. I will explore human canine kinship through the practice-based method of engaging the animal's wild instincts to explore landscape, in the very 'human' cultural act of making, through the performance of
the walk. Here, agency is negotiated as the wild instincts of the canine and the trepidation of the human companion become entangled, suspending 'domesticity' and connecting with the wild. I will interrogate what happens in this 'suspended space', and the unfolding, often unexpected walk in relation to the concept of becoming animal. This methodology will be augmented by interviews with artists regarding the role of canine kinship in enhancing their aesthetic sensibilities. Walks will be recorded and documented, as an ongoing practice-based methodology, using GPS tracking, sound, video, and studio practice and will utilise additional layers of data, by recording biometric responses to human canine co-explorations of unfolding landscape.